Patient-centred WISGO ‘Triangulate’ Clinical Data collection to support A & E professionals - A Feasibility Study

Wisgo-Medical Ltd is asking for funding to develop Triangulate, a product comprising 3 clinically mutually supportive modules which deliver a uniquely powerful innovative data bundle measuring both illness severity and likely prognostic significance. Combined, these 3 physiologically independent modules triangulate evidence of illness severity/likely prognostic significance to deliver more effective information with a greater predictive value, than is currently available from existing single assessment protocols. With the benefit of this assessment and the provision of an affordable Point-of-Care report the WISGO-Triangulate system is ideally positioned to facilitate Real Time management of clinical care, positively contributing to best clinical outcomes.

The unique data bundle comprises:

1\. A patient/carer, structured self-authored event report)

2\. Relevant Vital Signs results supporting Clinical Early Warning Scores (NEWS/PEWS) calculation

3\. A quantitative Point of Care Inflammatory Marker result.

The product will progressively develop with increasingly sophisticated technology configurations. This first stage uses a tablet, hard copy reports, wearable vital signs sensors and a hard reader for the inflammatory marker result. Ultimately the product will utilise a smart phone to deliver the questionnaire, the vital signs/Clinical Early Warning scores, and a soft reader for the inflammatory marker result. This development will reflect a progressive decrease in screen size, increase in communication capability, with significant reduction of end-user costs and maintenance requirements.

**Productivity-Process benefits-compared to existing procedures:**

a)Converting wasted patient waiting-time into the useful activity of collecting relevant history data

b)Reducing use of health care professional time when collecting vital signs data

c)Improving accuracy and quality of both a) and b) above

d)Expediting the process in the A&E Department for all Inflammatory marker **result:**

a)Appropriately identify those patients with nonspecific or misleading symptoms who need escalation of care(e.g. expediting progression in waiting room, prescription of antibiotic, or admission to hospital)

b)Appropriately identify those patients with nonspecific or misleading symptoms who do not need escalation of care and therefore for example, antibiotics can be withheld and hospital admission avoided.